Derivation of bovine IPSC derived macrophages

New gene transfer strategies enable reprogramming of somatic cells to an induced pluripotential state with stem cell characteristics. Such induced pluripotential cells (IPSC) can be differentiated in vitro down defined lineages to specific cell types. We are exploiting this methodology to design and establish novel in vitro disease models for bovine TB and Salmonella, contributing to research into animal food security.